Building insights: metrics informing performance, wellbeing and risks

Build Test Solutions, in partnership with Loughborough University and SOAP Retrofit, are working to develop, validate and implement a highly scalable mould risk indicator for homes. Designed as a web hosted algorithm to sit alongside our existing SmartHTC thermal performance measurement solution, the proposition is one that may be called by APIs and readily integrated into a wide range of existing in-home devices, products and/or assessment services.

Exposure to mould increases the risk of respiratory illnesses, allergies and asthma, and can also affect the immune system. Respiratory illnesses are one of the largest causes of death in the UK, with the UK Office for National Statistics listing them as a cause of death for more than 35,000 people per year between 2016-18, with the poor housing specifically said to cost the NHS £865m per annum. Although never directly measured and assessed at a national scale, it is estimated that as many as 50% of homes suffer from black mould growth issues, and/or condensation.

Our innovative system will provide invaluable insight on the risk of mould and condensation in owner-occupied, tenanted and care homes alike. Coupled with our innovative SmartHTC system which measures the thermal performance of the building fabric, accurate recommendations for retrofit and improvement can also be made. This includes; upgrades or provision of ventilation systems, installation of insulation, and/or changes in user behaviour.

We spend 90% of our time in buildings and we deserve them to be free from mould and other potential health issues at all times. Our solution will facilitate continuous identification of potential condensation and mould issues (often before they occur), and provide targeted mitigation recommendations. We therefore enable long-term protection of building occupants and the buildings themselves, critical to ensure the UK prospers in a post-COVID world.